Growth Consultancy

Creating a state of the art business management solution to allow expansion, growth and future proofing through the guidance of consultancy, as well as enhancing client experience via transparency and best practice.